University of Greenwich and EcoFix (K) Limited

To design and develop plant-based natural product innovations using Croton seed oil and the by-products from its extraction for sustainable, organic agriculture in Kenya that reduces farmer reliance on synthetic chemical pesticides.